Maze Theory - Immersive Narrative Driven Multi-player Game Mode within VR Environments

Maze Theory are the driving force behind new multiplayer technology that will deliver an Immersive Narrative Driven Multiplayer Game Mode to feature within the follow up sequel Peaky Blinders - The Battle For Small Heath. This is the second Innovate UK grant Maze Theory have gone for. Having been successfully been awarded a grant for the AI Narrative Characters' production pipeline. This project significantly increase the potential of this release allowing multiplayer functionality in this game and within future VR games.

Multiplayer technology will help VR leap forward in terms of both technology adoption but games commercial success allowing for players to enjoy gaming online with their friends and new connections. We only have to look at how multiplayer has transformed Console Gaming in the past 20 years.

Additionally this functionality will allow Maze Theory to utilise this tech in LBE (Live Event VR)